Improved Domestic Air Source Heat Pump for both Space Heating and Hot Water

EA Technology, C-Tech Innovation and Versarien are three UK SMEs who have come together with the support of funding from the Technology Strategy Board to develop the next generation of technology for Air Source Heat Pumps for domestic application Air Source Heat Pumps show considerable promise but there is scope for further improvement. The project team has extensive experience in the design and performance evaluation of heat pumps and also brings insight into new and more efficient thermodynamic cycles and components for heat pump systems.
The project team will take an existing design of air-source heat pump and modify it in order to increase its efficiency, especially for providing domestic hot water. The team will also design new heat exchanger and radiator components for the system to maximise its performance. The prototype system will be assembled and tested in a laboratory before being evaluated in a test house under realistic conditions. The project will run for 12 months and feature various dissemination activites for anyone interested to learn more.